Spry

Spry is a clickable video maker and player. It helps vloggers, brands and retailers to easily produce interactive, clickable videos that link directly to their own products or products that they recommend or sell. With an intuitive and easy to use interface, Spry puts clickable video production into the hands of everybody, from up-and-coming makeup and beauty vloggers, small business retailers, to top level brands